'SPRAYPREG' - LOW COST, SPRAYED FIBRE TOOLING PREPREG

This project involves the development of a novel carbon fibre tooling material, "Spraypreg".

Our new material will significantly improve composite mould tool manufacture by minimising material costs and maximising the speed of production for high quality, engineered, aerospace mould tools.